Stars and planets through time

My project will focus on the development of techniques for observations and characterisation of exoplanets in young systems around active stars. These observations will build toward our understanding of how planets and planetary systems form and evolve, and how interactions with their host star impact planet size, composition, and habitability through time.